Food Databanks National Platform

Technical abstract
We focus on five main activities: (a) maintenance and development of the core databases and their publication including dedicated online resources; (b) training for visiting students and researchers globally; (c) representation at international food and health conferences; (d) international networking and (e) research collaboration. Information will be shared with the wider biosciences community through the IFR website and/or directly to each of the databases. All three database will be/ are using the common food description system, LanguaL, enabling exchange and sharing of data and meta-information. The UK Food Composition database will be migrated to FoodCASE, a Java based SQL database, which meets the required standards for food composition documentation, is compatible with proposed CEN Food Data Standards, and can be exported in XML format making metadata available as well as published nutrient values. FDNC will add/ amend data for branded foods and integrate this database with eBASIS, which is based on Microsoft SQL and only requires an Internet Server to operate. Data presentation, manipulation, software tools, additional data describing new foods, compounds or products will be achieved by linking eBASIS to and/ or acquiring data from existing manually-curated structural databases at a rate of 1000-2000 new data points per year. The overlap and interest in nutrients, bioactive compounds and plant-food contaminants is ever increasing and tools for interrogating and manipulating the data will be developed in parallel for epidemiological, health and risk assessment studies. New data will also be added to InformAll and data mining tools developed to make the verified allergen sequence information more searchable and widely accessible to the research community. The scope of the data will be broadened in to include EuroPrevall outputs such as clinical threshold data for use in allergen hazard management and bioactive proteins and peptides found in foods.